Integrated Propulsion and Charging System for Low Carbon Vehicles

Currently, electric and hybrid electric vehicles have significantly higher cost and mass versus an equivalent internal combustion engine vehicle limiting the customer appeal. This project addresses this key concern by introducing a novel highly integrated propulsion and battery charging system. The innovative design will reduce major component count in the overall propulsion/charging system, leading to significant cost reduction through improved manufacturing processes and reduced packaging requirements. Significantly, these changes will reduce mass which improves vehicle efficiency, increases vehicle driving range and ultimately lowers CO2 emissions, whilst reducing the overall vehicle cost to the customer. The project will aim to maximise the potential of the UK supplier base in EV sub-systems in the shift towards full drive train electrification.